Emergent Distributed Systems: self-assembling and self-writing software without the programmer

The proposed research intends to explore the application of Transfer Learning to the Combinatorial Search Space found when composing individual behaviours (components), through applying a Transfer Learning technique known as Code Fragments to the Combinatorial Search Space. Providing a novel approach to reducing the effect re-computing previously learned combinations may have on a changing set of requirements, an issue encountered by search and optimisation techniques used to identify optimal compositions. In addition, to further exploring the discovery of an optimal distributed (decentralised) solution to a given set of requirements through the placement and migration of Code Fragments or compositions, another open issue within emergent software. Finally, the exploration of fragmenting individual behaviours of components from their compositions is proposed to explore the deployment of highly interactable components onto the same local system has on overall network latency and computation time, with the aim of improving efficiency within the Distributed System.